A pipeline for the discovery, sustainable production and commercial utilisation of known and novel highvalue triterpenes with new or superior biological activities

Technical abstract
Mankind is continually screening low-molecular-weight compounds from a plethora of synthetic and natural sources in the search for molecules with novel or superior pharmaceutical or biological activities. Various bioprospecting, synthetic and biotech strategies to produce and diversify natural products are being exploited to provide new pipelines for bioactive molecules, e.g. for use as drugs or agrochemicals. Plants are a potential rich source of such molecules. However, because of their extreme diversity and complex chemistry, plant metabolism is still under-explored. Consequently, the full potential of plant-derived, low-molecular weight, bioactive compounds is still largely untapped. The TriForC consortium will tackle this issue by establishing an integrative and innovative pipeline for the exploitation of plant triterpenes, one of the largest classes of plant bioactive compounds with an astonishing array of structural diversity and spectrum of biological activities. The consortium will deploy state-of-the-art technologies, developed by the partners, to achieve its aims:

• Identify new bioactive triterpenes for commercial development as exemplified for pharmaceuticals and agrochemicals.

• Elucidate Structure-Activity-Relationships (SAR) of triterpenes through biological activity screenings.

• Constitute a genetic toolbox that will allow mimicking ‘rainforest’-like structural triterpene diversity in the laboratory.

• Develop a metabolic engineering platform for rational design of triterpenes for production in bioreactors.

• Develop and upscale plant-based bioreactors for sustainable commercial production and biorefining of high-value triterpenes.

The focus of the Osbourn lab in this project is on characterisation of novel triterpene synthases and associated biosynthetic enzymes from oat (Avena strigosa) and sea cucumber.